All Axis 3D radiance fields

All Axis Studio enables retailers & artists to create and display 3D photos of physical objects online. These 3D photos are completely photo realistic, fully interactive and load approximately 10x quicker than traditional mesh based 3D renders. This is made possible through photographic capture, deep learning & most recently: radiance fields.

Our 3D photos are effective in driving engagement; Our retail customers have experienced increased conversion rates by up to 220% and engagement by up to 50%.

With recent radiance field advancements through various forms such as NeRFs and gaussian splatting, All Axis identified an application that could greatly improve their workflow. Enabling greater ease & speed of creation and expansion beyond their existing niche.All Axis received funding through the UKRI 'Feasibility studies for Artificial Intelligence solutions' grant, enabling the team to assess the viability of radiance fields. A prototype was created & now All Axis is looking to build on this initial development.